Plant Immunisation - a technology for crop virus control

Technical abstract
Since expression of plant virus coat proteins in transgenic plants has been shown to confer protection against subsequent virus challenge, transient expression should be able to achieve a similar effect in a far shorter time frame provided an efficient means of delivery is devised. This project will investigate the ability of plant symbiotic bacteria to deliver plasmids expressing viral coat proteins to plant cells in such a manner as to confer virus resistance. If this can be achieved, it would pave the way the rapidly protecting crop plants against a wide variety of plant viruses by simply spraying suspensions of bacteria on their leaves.